The role of sinusoidal endothelial cells in regulating hepatoblast proliferation and differentiation in developing human

Liver failure is a fatal disease. Currently, liver transplantation alone allows recovery to normal life. Sadly, many patients die waiting for a new liver. New treatments are urgently required.

Liver stem cell therapy offers a new approach in liver failure. For example, short term liver support may be provided by stem-cell based devices, in a manner analogous to kidney dialysis, to allow recovery of the patient‘s own liver. This would spare liver transplantation for those who cannot be treated by any other means. In those patients who die of liver failure because a donor organ comes too late, this device could act as a bridge to liver transplantation. Cell transplant, rather than liver transplant, may also provide healthy functioning cells. This could be of benefit to fulminant liver failure, as well as metabolic liver disease in children and adults.

Sinusoidal endothelial cells (SECs) are cells lining the blood vessels in the liver. Recent studies indicate that SECs are critical to liver development. This project aims to determine the effect of SECs on liver cell maturation and the normal signals acting on developing liver cells. These data will be central to the development of stem cell therapies for human liver disease.

Technical abstract
Aims and Objectives
Hepatoblasts, the primitive epithelial cells of the embryonic liver, are intimately associated with endothelial cells (the hepatoblast-endothelial niche). This relationship begins with sinusoidal angiogenesis in week 4 of human development and continues throughout life. Circumstantial evidence implies that endothelial cells are important in hepatoblast maturation.

Human embryonic stem cells can form hepatocytes, and pure cultures of human foetal hepatocytes can be maintained in the laboratory. However, synthetic competence is minimal in comparison to hepatocytes in vivo. It is clear that the hepatoblast-endothelial niche, and vascular supply, confer an enhanced functional status on hepatocytes in vivo. Surprisingly, this niche has not been investigated.

We hypothesise that sinusoidal endothelial cells regulate proliferation and differentiation of developing human hepatoblasts.

The aims of the study are to understand: (i) the soluble factors involved in hepatoblast-endothelial signalling; (ii) the role of direct cell-cell contact in hepatoblast-endothelial signalling; (iii) the effect of sinusoidal endothelial cell on hepatoblast proliferation and differentiation; and (iv) the signalling pathways in hepatoblast-endothelial interaction.

Design and Methodology
Developing human livers will be collected as part of an ethically-approved project. Using techniques well established in our laboratory, soluble growth factors implicated in human liver ontogenesis will be characterised. Pure cultures of hepatoblasts and sinusoidal endothelial cells will be isolated, and an assessment will be made of the proliferative and maturational responses of hepatoblasts to these growth factors by functional assays. To verify the role of direct cell-cell contact in hepatoblast-endothelial signalling, transwell co-culture of endothelium and hepatoblasts in a crossover design will be used to assess additional interactions conferred by close contact. Having determined whether soluble factors and direct cell-cell contact influence the hepatoblast functional phenotype, a genomic approach will be taken to establish patterns of hepatoblast response in proliferation and maturation pathways using gene array and knockdown technology. The effect of sinusoidal endothelial cells on hepatoblast synthetic competence will be further tested in vivo in an acute liver injury mouse model by assessing organ engraftment of hepatoblasts cultured in different culture conditions.

Scientific and Medical Opportunities
Three-dimensional perfused matrices of co-cultured endothelial cells and hepatocytes are likely to form future devices for clinical liver support. Using freshly isolated human foetal hepatoblasts and sinusoidal endothelial cells, this project will identify the critical factors at play in the developing hepatoblast-endothelial niche, and so reveal the means to provide maximally functional hepatocytes for clinical use.